Post-Quantum Cryptography

The successful candidate will primarily be working on the following topics (but not limited to): classical and quantum cryptanalysis, cryptographic constructions based on lattice and other hard problems, and efficient algorithms for both attacks and secure implementations. The exact topics could be tailored to the candidates background and interests. This position is based at the internationally renowned Surrey Cyber Security Centre, which regularly publishes in top security venues, and consists of an international, diverse, and inclusive team with expertise in various aspects of security, privacy, and their applications